Methods to improve scene understanding using machine learning techniques

Our goal is to obtain fast objects' and features' recognition from a series of images or video stream to allow augmented reality applications.

Our starting hypothesis is that machine learning approaches can be applied as powerful regressors for the prediction of scene features such as flat surfaces, simple geometric objects (e.g. spheres and cylinders) and other geometric primitives. The main aim is good computational efficiency of the proposed methods which enables this approach to be used on the wide range of mobile devices (e.g. smartphones, tablets, etc.).
The method would be to first generate a vast dataset of the videos with scene description to obtain ground truth data. The learning process will include setting correspondences between geometric features and the images. Both supervised learning (using of ground truth) and unsupervised learning (by using state of the art scene understanding method developed in computer vision) will be tested to obtain the most efficient framework which is going to work on different hardware.
Another engineering aspect will include the problem of data storage and access, as the target hardware configuration will be limited in resources and inevitably some information will need to be stored on a server, thus diminishing the efficiency of the method. Research into finding a good balance between efficiency and required hardware resources will be another sub-project.
The implementation of the architecture will be done using state of the art libraries for machine learning such as TensorFlow by Google or Torch by Facebook; this reflects that the majority of existing methods in machine learning applications for computer graphics use either of these libraries.

Potential impact
The Centre's purpose in the broadest sense is to have an economic impact by training industry-ready researchers to the highest standard.

Our chosen sectors within digital media are ones known to have a shortage of such people. From our previous experience with the Centre's partner companies, we have made significant changes in this Proposal to ensure that we are keeping up with what our graduates need to stay ahead in an internationally-competitive world.

Graduates will be the research leaders of the future, trained in technical, business and venture skills. They will be innovators, in some cases visionaries, and will make a significant high-level contribution to the companies they create or for which they work.